WHOSE KNOWLEDGE MATTERS? COMPETING AND CONTESTING KNOWLEDGE CLAIMS IN 21ST CENTURY CITIES

Cities face multiple challenges in harnessing their knowledge assets to develop suitable strategies to guide their development. Urban problems are highly complex and interconnected, for instance, balancing housing, social services, environment and quality of life. Cities tend to be governed by professionals and 'experts' with high levels of technical or specialist knowledge and it is difficult for citizen knowledge to inform strategic development processes.

The Knowledge Matters project explores the functioning of citizen knowledge in urban decision-making and strategy development projects. We are particularly interested in revealing contestation and dissent within arenas where professional meets citizen knowledge. Our aim is to render visible and codify these controversial stories into policy-ready knowledge, thereby revealing potential mechanisms and barriers to cities better exploiting all their knowledge assets, specifically from their citizens.

The project develops an innovative methodology for disclosing citizen knowledges - telling controversial urban stories - where diverse professional and vernacular knowledges are brought to a common narrative level based around regulated moments of co-production. The work will take place in Greater Manchester, UK and Entschede, Netherlands.

Potential impact
Knowledge Matters is a piece of fundamental research. We use a structured mix of co-created and independent research to create knowledge of use to academics, practitioners and those communities. In a critical urban research tradition, this project is concerned with understanding and reconstructing marginal knowledges and dissensus, via the telling of controversial stories. This is intended, however, as the first necessary step of analysis prior to a follow up project to systematically develop practical actions and recommendations. At the same time, strong societal impact will be achieved in the life of the project, as outlined below.

Our societal impact is built through mobilising groups of societal partners to identify and participate in cases, as well as taking ownership of the findings (local stakeholder groups, community forums, knowledge exchange events). Knowledge exchange will take place throughout the project, rather than as an end activity, reflected in the governance structures and co-creative interactions. In addition, an exhibition will be co-curated for the UK 2018 ESRC Festival of Social Science. For each case study we will develop an infographic to demonstrate potentially innovative methods for visualising and exploiting marginal knowledges in urban sustainability governance processes. We will also write a series of shorter pieces for technical outlets for local authorities (policy briefing papers) which will be both locally-specific to each city/country and generic, looking at cross-cutting issues. Our societal impact comes via sensitive upscaling of project findings; we will work with the knowledge exchange forums to generate context specific findings, recommendations for practices, and representation tools to help incorporate marginal knowledges to improve urban sustainability governance processes.

The next step (following the project) is proof-of-concept by engaging local government platforms, citizen groups and third-sector groups in generalising and disseminating these general findings (e.g. UK's LGIU, Transition Towns network, the Netherlands' Platform 31); funding will be secured for this in a successor proposal to JPI Urban Europe or via a TKI. The knowledge exchange forums will be actively engaged in the discussions and planning for next steps.

Dissemination of the project will also take place through the use of internet and social media. Existing local platforms (such as http://www.ontheplatform.org.uk in Greater Manchester) will be used as well as open source, no-cost tools such as Wordpress to create a light-touch web presence for the project. The PIs are active twitter users and have a combined following of 1100. For this reason, no additional costs have been requested for website creation/social media management.